Optimisation of the aerodynamic performance of a cycloidal rotor

The proposed project examines a novel and ingenious rotor configuration, a cycloidal rotor system. The application of this rotor configuration for MAVs is less than 3 years old, and recent work has indicated that there are still many parameters that need to be studied and optimised through an investigation of the underlying flow physics. This exciting configuration has the potential to achieve higher aerodynamic efficiency, increased manoeuvrability and high-speed forward flight as well as higher aerodynamic power loading (thrust/power). The project entails the design, manufacture, and wind tunnel testing of a cycloidal rotor with two and three blades. Parameters such as different free stream velocities, asymmetric pitching kinematics, and using geometrically cambered aerofoils will be analysed. CFD tools such as Star-CCM+, will be utilised to complement and focus the experimental campaign.